Freeport East Energy Hub Feasibility Study

This project is a feasibility study covering the potential for Freeport East to become both a net-zero port and a net-zero energy hub for third parties, leveraging opportunities such as the local presence of existing and new-build nuclear power stations at Sizewell.

There is considerable use of fossil fuel at the nation's ports. This consumption takes the form of that used in direct operations (logistics, support functions, zone 1), that used by transient third parties (ships, trucks and trains for delivery, collection and onward transport, zone 2).

Decarbonising the zone 1 activities is challenging as it demands the replacement of diesel heavy transport and cranes. Technology replacements are in some cases available and in some in their infancy, but all solutions demand very significant investment. It is unclear which solutions give the best outcome regarding speed and efficacy towards net zero, balanced against cost and financial payback. This study will provide answers to those questions.

Decarbonising zone 2 activities is very challenging, as the actors within the zone are diverse and not under the direct control of the port. However, the key advantage of a port is that there are a considerable number of actors with similar activities, all repeatedly returning to the port location. The potential for the port to supply a carbon-free energy alternative is unique and drives the concept of a port energy supply hub. If a port can supply enough hydrogen, synthetic fuels or bulk carbon-free power, it can facilitate a far-reaching energy transition. The technology options, speed of transition, potential uptake rate and volumes required are challenging to establish and prevent investment. This study will provide answers to those questions.

This project will assess the technical viability and produce a business plan for innovative port decarbonisation solutions. It will move **_Port Energy Hubs_** and _**Net Zero Ports**_ concepts to a commercial basis, bridging the gap between concept and feasible investable solution. It will result in plans that can move swiftly to implementation.